Chronic Kidney Disease patient management during Covid-19

Entia in partnership with the NHS has developed a new approach to managing chronic kidney disease. This project seeks to ensure that the solution developed addresses the needs of NHS trusts and renal centres across the UK.